Music, autism and learning: an interdisciplinary approach to music interventions

Autism is a spectrum condition characterised by difficulties in social communication and social interaction that can limit and in some cases profoundly impair everyday functioning. In both educational and therapeutic approaches, music is widely regarded as an effective means of engaging with those Autistic Spectrum Conditions (ASC), and there are numerous examples of a relationship between autism and musical talent (Ockelford 2013). Certain autistic individuals have demonstrated exceptional musical abilities (Sloboda 1985; Ockelford 2011), and for many others
music offers an opportunity for learning and interaction as it encourages mutuality and reciprocity in a safe, creative space, free from the challenges encountered in everyday life. Whilst the capacity of music to encourage socially interactive behaviours has been evidenced in neurotypical individuals, the implications for children with ASC have been explored rather less. Therefore, I propose to investigate how interactive skills in musical contexts can be specifically targeted in order to foster prosocial behaviours in day-to-day life for those with ASC.